Children In Care data - can routine data help inform practice

I have built skills in qualitative data collection and analysis, stakeholder engagement, and priority setting. These skills will be necessary to allow me function effectively in the research group. Also, I intend to, as part of the project, implement a modified ethnography in which various stakeholders including policy makers, care givers, educators and families will be interviewed to identify effective policy alternatives for improving outcomes in child education and care.